Greenlit Advantage - Independent Film Tax Credit Platform

Greenlit Advantage is our new initiative to democratise creative business, by simplifying accountancy, and making tax credits and government support accessible to all. Our combined platform and service solves the friction in claiming valuable subsidies, strengthening diversity in the cultural industries, and enabling more productions to come to life.

We offer a solution for creative SMEs to manage their financial affairs cleanly and easily. We are taking many of the functions that (unnecessarily) fall to lawyers or accountants in the sector, and empowering small creative businesses by enabling them to take control of these processes.

Critically, we want to move bookkeeping and legal structuring from being a necessary cost-centre to a system that can generate cashflow for a creative. In particular, the new Independent Film Tax Credit can deliver up to 40% of the budget of an independent film, as well as up to 20% that can be returned via VAT reclaim. We want to make the processing of these claims as straightforward and as inexpensive as possible for our clients.

By reducing friction and transactional barriers in the sector, we will increase genuine diversity in the creative community, regionally and in terms of accessibility. This has cultural value -- but critically, we are also helping many other creative businesses become more economically sustainable. We are initially focused on film as the largest, and highest-margin opportunity, and our innovations are equally applicable to the theatre and gaming sectors.